CHASM (Capitalising Heuristic Advanced Sub-system Maturation)

Capitalising Heuristic Advanced Sub-system Maturation (CHASM) This project will deliver the design and manufacture of components including fan disc, fan OGV, ESS and Oil Tank to integrate into a UHBR engine. Each component presents its own unique design and manufacturing challenges that will need to be overcome in order to The work packages will be developed by Rolls-Royce working in partnership with the National Composites Centre and Advanced Manufacturing Research Centre and utilising the UK manufacturing services supply chain.